UrbanPlanAR

UrbanPlanAR will deliver a mobile Augmented Reality solution for visualising proposed urban developments.

Development stakeholders, including architects, developers, planning authorities as well as communities and citizens, can visualise proposed developments within their actual (real) urban environments.

The solution will implement state-of-the-art urban location tracking with a cross platform augmented reality mobile app. The system will then be extended to use additional sensor data (GPS and magnetometers) and to enable a smooth workflow with Building Information Modelling (BIM). The project will innovatively use increasingly available city 3D models (e.g. in cityGML format) to simplify the process and improve occlusion handling.